The development of a 220kV ac subsea cable repair joint

The UK is currently a world leader in offshore renewable energy, with a 2020planned offshore wind generation capacity of 18GW produced through several large offshore wind farms. Installation of 10-15,000km of expert cables and 5,000km of array cables is projected by 2030to reach a potential capacity of 39GW. The project covers the design, development and testing of a cable joint for use subsea for AC voltages up to 245kV. This will provide the marketplace with an independently supplied joint along with specialist personnel trained in its installation. Wind farms under construction and those in the development stage will be using cable up to this voltage for transmission either within the wind farm itself or for transmission back to the interconnected grid. Sometimes these cables develop faults which accrue significant costs primarily driven by the value of constrained power generation during the outage. Currently these repairs are implemented by the original supplier of the cable which limits competition and results in extended repair times and associated high costs. There is a real need to have a suitable product readily available to enable a repair to be undertaken to restore the connection. The project includes the training of cable jointers to ensure a UK base of experience is available to facilitate repair work.